From the Colorado Plateau to Beyond Earth: Using Magmatic Intrusions into Sulphate-rich Sediments as Analogue for Planetary Habitable Environments.

Overview:

Rocks of basaltic composition dominate the Earth's oceanic crust, they dominated the Early Earth's surface and they are ubiquitous on Mars and even Venus. This PhD project will investigate a focused problem of basaltic magma-sediment-water interaction on Earth and extrapolate the findings to the Early Earth and potentially other planetary environments.